Using Machine Learning to Find Gravitationally-Lensed Quasars and Supernovae

The Large Synoptic Survey Telescope (LSST) will play a main role in revolutionising strong gravitational lensing in the 2020s. LSST will be able to detect many tens of thousands of new strong gravitational lens events (e.g. Collett 2015), thanks to its expected image quality (0.6'' FWHM including telescope, atmosphere and wind). These lenses will be complementary to those detected by Euclid and other surveys, with LSST probing a much fainter source population and benefitting both from multicolour data and a cadence well-suited to lensed quasar and SNe discovery.